The University of Manchester and Ashton Fire Limited KTP 23_24 R6

To develop, embed, and exploit advanced expertise in structural fire engineering to support reliability-based, probabilistic assessments within the fire safety sector.